FAST

Fuel Architecture and Systems Technology (FAST) is a significant collaboration that will develop future Fuel System Technology
The collaboration with Eaton, UTC Aerospace, Cobham, Zodiac, Parker, Stanhope-Seta, Cardiff University, Manchester University, The University of Sheffield and Swansea University brings together most of the key worldwide Aviation Fuel System experts.
The Project will focus on key Fuel system technologies to meet demanding aircraft and environmental performance targets. The key customer will be the Wing of the Future where the fuel system forms a key part of the wing design and performance target and has critical interdependencies.
The project will foster close collaboration between Airbus, Academia and the wider UK supply chain to focus efforts within the UK on developing industry leading aerospace fuel system technology.